Explicit number theory, automorphic forms and L-functions

The proposal concerns automorphic forms and L-functions, which are mathematical objects that encode information about sequences of interest in number theory. For instance, the so-called Dirichlet L-functions encode much of what is currently known about prime numbers. The proposed project will catalogue many other varieties of L-functions and automorphic forms, and apply the information gathered to solving number-theoretic problems. For instance, one by-product of the proposed research will be a resolution of the centuries-old Odd Goldbach Conjecture, which states that every odd integer at least 7 is the sum of three prime numbers.